Developing Bulk Low-Cost Smart Carbons for a Safer and Healthier Environment

We at MatSurf Ltd (UK) along with our partner in China, XinKe Environmental Engineering (Shanghai) Co., Ltd., are developing new systems and strategies which address the growing global problems of pollution which are associated with highly developed consumer societies and which are at their worst in cities such as Shanghai and Beijing where atmospheric pollution (smog) and to a lesser extent, water pollution are critical obstacles to health and quality of life (the average air pollution level in Beijing corresponds to the worst situations ever encountered in London when all traffic is grid-locked on a warm, still afternoon). We are using new biomass derived green technologies in the form of high flow rate filter elements, coupled in some instances with surface treatments and active nobel metal nano structures which break-down pollutants to deliver a new range of smart filter systems to address problems such as car exhaust and factory effluent. Our project promises a cleaner and healthier environment to live in plus new jobs in the UK and high-tech exports.